Wheel of Wellbeing: Digital Services

Mental health services are struggling to cope with demand and there is a growing focus on more preventative approaches that empower the population to care for their health holistically. Digital and online platforms may offer part of the solution to these demands, facilitating efficiencies and cost savings and enabling the scalability of more complementary sevices. This project aims to use early stage design to better understand the digital mental health market and create early stage prototypes that leverage the potential impact of the Wheel of Wellbeing (WoW) framework. WoW is a clinically proven and holistic approach to sustained positive mental health and wellbeing and aims to improve mental health outcomes at a population level. Maudsley International is a Community Interest Company (CIC) providing specialist mental health consultancy focused on improving health and wellbeing outcomes. Uscreates is a design and innovation agency with over a decade of experience designing products, services and interventions to improve social outcomes. The project will be supported by MI associates with a range of clinical and behavior change expertise.